Television framing of the 2014 Scottish independence referendum.

On 18 September 2014, the Scottish electorate will be called to answer a fundamental question about the future of the UK and Scotland: the decision of whether Scotland will become an independent state or remain a part of the UK will have an impact not only on the relationship between the British nations but also on other parts of Europe with similar concerns. Yet, as is the case with any contested issue, the definition of what this referendum is about will be negotiated between political and social groups, debated in the media and deliberated by voters before making their decision. Is the referendum a competition between two opponents fighting for the vote? Is it a matter of identity (shared or distinctive)? Is it a matter of economic survival and growth?

This research will examine how the 2014 Scottish independence referendum campaign is framed in the news coverage of the two main television channels catering for audiences in Central Scotland, BBC Scotland and STV. The importance of television as a trusted source of news on political issues is constantly reaffirmed by surveys (Ofcom, 2013, Eurobarometer, 2012) and therefore what television says about a major political event is significant.

The study will focus on Scottish news and current affairs coverage referring to the referendum in the final month of the campaign, create an original set of frames emerging from the coverage and measure which of them were more prominent. The project will also use structured interviews with political editors, heads of news and current affairs, political and civil society actors, to discuss how these representations were shaped in the interaction between journalists, media organisations and their sources.

The project will contribute to public analysis of the news coverage of the referendum in the aftermath of the event and create opportunities for stakeholders to discuss how broadcasting contributes to the democratic process, through the way it reports on campaigns. Key stakeholder groups, such as the Electoral Commission, the Hansard Society, the Voice of the Listener and Viewer and the BBC Audience Council will be invited to participate in these. At an international level, it will inform debate and policy making on referenda not only on autonomy issues, but also on other national matters (for instance the 2017 EU membership vote in the UK). European election observers, leading researchers specializing in the study of elections and referenda and the European Broadcasting Union will be kept up-to-date with findings and they will also be invited to participate in dissemination events.

Potential impact
The research will benefit stakeholders in Scotland, the UK and beyond. The PI has already approached a number of key stakeholders and initial responses have indicated that the project will be a relevant, interesting and timely undertaking.

Stakeholders include organisations promoting awareness of the democratic process, and particularly elections and referenda, such as the Hansard Society and the Electoral Commission; organisations that protect the interests of broadcast audiences, such as the BBC Audience Council Scotland, VLV (Voice of the Listener and the Viewer) Scotland, and the European Alliance of Listeners' and Viewers' Associations (EURALVA); the European Broadcasting Union (EBU), the world's foremost alliance of public service media organizations, defending the interests of public service media; the two broadcasting organisations investigated and the rest of the Scottish media industry; as well as Scottish political parties involved in the campaign.

For the broadcasters themselves, the research will provide an independent assessment of their performance that will contribute to their thinking around editorial policy in future political campaigns. For political actors and for UK electoral bodies, the project will deliver insights into how media interpretations of referenda are formed and affected by political communication - with another referendum planned for 2017 (on the UK's membership of the EU) these insights will be of particular relevance for their strategies. Organisations that are concerned with the interests of broadcasting audiences and with public service broadcasting in the UK and in Europe will benefit from an assessment of how the specific broadcasters served their democratic purpose in this case and from a broader understanding of the role of broadcasting in referenda, which will inform their positions on this crucial matter. More generally the project's social impact will be to provide all relevant stakeholders with input that will allow them to ensure that broadcasting remains in the service of democratic ideals.

To the best of my knowledge, this research is one of very few UK studies undertaking a systematic analysis of how broadcast media help shape our understanding of key political and constitutional referenda. This research will thus constitute an important development in knowledge and will interact fully with relevant national and international programmes and organisations identified in this application, including projects on the Scottish referendum already funded by the ESRC. My previous experience demonstrates that journalists, media professionals and policy makers use research findings as a means of independent evaluation of their efforts and a contribution to their ongoing development of ideas.